Pre-symptomatic asymptomatic MonkEypox (PRIME) study

Monkeypox (MPX) is a viral infection caused by monkeypox virus, previously largely confined to West and Central Africa, with occasional infections arising from international travel. Most cases before 2022 are likely due to people encountering animals who are infected with the virus, likely a rodent but possible many animals that live in West and Central Africa.

However, since May 2022 there has been a large outbreak all over the world, largely affected gay, bisexual and other men who have sex with men (GBMSM). By the end of August 2022, over 3,200 cases had been diagnosed in the UK. There has been sustained human-to-human transmission, showing that infection is spreading from person to person rather than needing people to encounter an infected animal. Monkeypox is predominantly spread from close contact, likely from exposure to skin lesions (spots) or recently contaminated bedsheets of an infected person.

The previous monkeypox infection looks a lot like smallpox, or chickenpox, with lesions (or raised spots which can turn into blisters filled with fluid) all over the body. In this new 2022 outbreak, people have been diagnosed with far fewer spots, presenting to sexual health services with limited spots in the groin region, or small ulcers that may go undiagnosed.

It is not known how often people may be infectious before the onset of any symptoms and development of spots, or indeed inf people can be infectious without ever knowing they have monkeypox infection (asymptomatic infection). This is vital to our understanding of how well different control measures will work. If people are not infectious without obvious spots or symptoms, they will be able to be told what symptoms to look out for that means they should seek medical attention, particularly if they have been in close contact with someone who has had monkeypox infection (a case). If many people can be infectious without knowing it, this will severely limit the impact of messaging to be aware of symptoms to control any outbreak. Control will only be possible by achieving population level vaccination coverage with a highly effective vaccine, or by considerable change in behaviour.

There is some previous evidence from smallpox, a related virus, and from prior antibody studies in West Africa that have shown likely asymptomatic infection (or infection with unrecognised minor symptoms) disease in people who live in areas where monkeypox is known to exist. Monkeys are also known to be able to be infected without symptoms.
From the current outbreak, early research in sexual health clinics in France and Belgium has shown that several people can likely be infected without ever displaying symptoms or have detectable infection before symptoms develop. There are also preliminary indications from a small number of cases that transmission may be occurring early in infection, which may include before individuals have identified that they are symptomatic. However there is no study to date that looks at a group of contacts of monkeypox cases to determine in detail a) how common this is b) how long people may be infectious for.

We will attempt to answer these questions by asking close sexual contacts of monkeypox cases who have either been identified from public health contact tracing or from self-referral from online social media recruitment to take swabs and urine samples, along with blood tests to look for antibodies, and answer an online questionnaire about symptoms and monkeypox exposure. We will also be able to compile these data to also get an estimate of how many contacts go on to develop monkeypox infection and for those who have been vaccinated, how effective the vaccine is.

The study will be conducted through collaboration between laboratory teams at UKHSA, field epidemiology, immunisation, data processing, and statistical experts, relevant teams engaged in national incident response, sexual health peer experts, and academics in sexual health research.

Technical abstract
The aim is to improve understanding of monkeypox (MPX) transmission by identifying the proportion of sexual contacts of MPX cases in whom MPX virus can be detected and the timing of detection in relation to any associated symptoms, to inform intervention strategies and modelling of disease spread.

In this prospective cohort study, identified sexual contacts of confirmed MPX cases as well as individuals who self-report sexual contact with a confirmed MPX case will be asked to undertake self-sampling of nose and throat swabs, ano-genital swabs, and or urine samples depending on participant characteristics and the nature of sexual contact with the index case. Optional serologic testing will be performed by self-sampling at baseline and one month after the last exposure to a MPX case. Informed consent will be obtained and all results will be fed back to individual participants.

The primary objective is to estimate the proportion of secondary MPX cases who develop pre-symptomatic or asymptomatic MPX infection, defined as detectable viral DNA at any body site before the onset of symptoms or in the absence of symptoms, respectively. This will be achieved by PCR testing of swabs from nose and throat swabs, ano-genital swabs and/or urine tests at two intervals until 21 days following last sexual exposure with a confirmed MPX case, and optional serology testing at baseline and one month after the end of the first participants' exposure to a MPX case.

Secondary objectives are to:

a) Estimate the secondary attack rate (SAR) of MPX infection in a defined cohort of known sexual contacts of confirmed cases. SAR is defined as the proportion of sexual contacts of MPX cases who have detectable viral DNA at any body site and/or seropositivity
b) Estimate the vaccine effectiveness (VE) of smallpox vaccination for asymptomatic infection
c) Estimate the incubation period before development of, and the duration of, asymptomatic and pre-symptomatic viral shedding